Bodytrak Data Analytics Communications Hub

At Inova we have developed Bodytrak®, the first precision in-ear solution to continuously measure a full suite of vital signs such as core body temperature (CBT), heart rate, oxygen saturation levels, respiration rate, VO2 and motion metrics. Bodytrak® fulfils the unmet need of providing reliable and continuous vital signs monitoring to a variety of sectors including sport, industrial health and safety, defence, first response and healthcare. There is a significant need, when monitoring in the multi-user environment, to enable real-time wireless transmission of data concurrently to coaches, healthcare staff and military commanders whilst also enhancing user experience for staff using multiple devices in time precious and demanding sectors. Through powerful cloud based analytics better informed decisions can be made that may help prevent illness, injury, improve performance or permit early diagnosis, invaluable in harsh and performance based environments. Therefore to fully access the addressable market, forecasted to be worth £11.56Bn by 2017 with a serviceable market of £187m, we are developing the ‘Hub’, a case form accessory integrating charging, simultaneous data download/upload and short and long range communication technology for multiple Bodytrak® devices. The Hub will integrate into our product offerings as an essential accessory to Bodytrak® for the multi-user markets to rapidly scale the technology and provide efficiency savings for our customers.